High Optical Power PCSEL Laser for Intersatellite Data Transmit Enhancement (HOPLITE)

Free Space Optical Communications (FSOC) is an emerging technology that uses light to wirelessly transmit data through the air, offering ultra-high-speed, secure, and interference-free communication. FSOC has the potential to transform global connectivity---enabling high-bandwidth links between buildings, across campuses, and even between satellites and ground stations---without the need for physical cables or radio spectrum.

However, to unlock the full potential of FSOC, new levels of laser performance are required. Traditional laser sources such as vertical cavity surface emitting lasers (VCSELs) and edge emitting lasers (EELs) face critical limitations in beam quality, power, modulation speed, and wavelength control. These constraints hinder the scalability and reliability of FSOC systems.

Building on the success of the FRONTIERS project, which developed novel PCSEL (Photonic Crystal Surface Emitting Laser) technology for LiFi, the HOPLITE project will adapt and advance this breakthrough laser platform for FSOC applications. PCSELs offer a unique combination of high power, narrow beam divergence, and fast modulation speeds---making them ideally suited for long-range, high-capacity optical links.

HOPLITE will deliver a new generation of PCSELs tailored for FSOC, paving the way for faster, more secure, and more flexible optical communication networks in both terrestrial and space environments.